Rapid Classification of High Value Recycling streams from deconstruction of buildings and digital tracing to recycling partners

Material Index (MI) is a UK-based construction-technology company enabling circularity and improving productivity in the construction industry through digital innovation. The UK's construction industry generates over 60% of UK waste, making it the country's most wasteful industry by volume.

Construction materials contribute over 14% of total GHG emissions, with the embodied carbon of replacement materials representing a significant barrier to achieving net-zero targets. Current recycling practices are inefficient, with materials often sorted into suboptimal streams due to poor information available at the critical pre-demolition phase, and poor reporting and traceability.

To address this challenge, MI is developing automated recycling stream classification and optimisation as part of its proven digital audit platform. These enhanced recycling capabilities will help construction and manufacturing companies meet increasingly stricter environmental regulations and net zero targets, improve reporting accuracy, and reduce waste processing costs.

This project directly supports the UK government's circular economy objectives and net-zero commitments while positioning the UK as a leader in construction technology innovation. The automated systems and capabilities for enabling and recording high value material recycling represent significant intellectual property value and commercial potential, with applications extending beyond the UK market, to support the global circular economy transition.